Codex will combine the latest automated video mark-up technology with crowdsourced tagging by gamified hobbyist communities to deliver a new way to automatically tag video with objects and people within.

Broadcasters are accumulating vast archives of video footage, representing tens of millions of
hours of programming. They are investing in unlocking their archives to harvest more value
from the £2 billion video on demand (VOD) and the £800m online video advertising markets.
European and US broadcasters’ archive exploitation budgets range between £25-30 million
pa, in addition to e.£500m spent commissioning online content in 2012. Exploiting these vast
archives requires digitisation and tagging. The former is commoditised, the latter highly
problematic. Today’s prevalent technique, manual tagging, is expensive, error-prone and
inaccurate. Machine tagging algorithms are improving but are still inaccurate, requiring
human oversight. In cost and time terms, neither alone scales.
Codex will combine the latest computer auto-tagging technology with gamified crowd-sourced
manual tagging to deliver a new, more precise way to create the metadata tags used to access
video archives. The goal of our R&D is discovering how best-of-breed technology can work
with techniques that get hobbyists to tag video for free so that people, places, products, and
viewers’ social footprints can be tagged inside video faster, more accurately and at lower cost
than current solutions. The technology will be licensed to broadcasters to batch process video
and should allow archives to exploited by new B2C business models.
Ludifi is uniquely positioned to deliver this research. We create interactive apps that run over
web video, providing free browser-based tools to bloggers to allow their viewers to vote, save
and purchase products, play games and share their interactions with friends over social
networks. Our mark-up of hotspots and time-line based tags is simple, effective but manual,
with no automated tagging assistance, object tracking or movement sensing, nor any
crowdsourcing. Codex will evolve our interactive video platform to deliver a new, immensely
powerful tool for tagging video.